The University of Essex and Preqin Limited

To create new methods of capturing insight from current and future datasets by embedding AI and Machine Learning techniques across the unique investor platform.